Toll-like receptors and dendritic cell genetic heterogeneity

Technical abstract
The objectives of the project are: (i) to determine the spectrum of bovine TLRs that are functional in cattle. Full length TLR 1-20 cDNA clones for cattle are already available; (ii) To identify allelic/polymorphic variants of cattle TLRs; (iii) To determine whether cattle dendritic cells and their subsets exhibit heterogeneity with respect to differential TLR expression and function.